Heterogeneity in brewing yeast populations

Brewing fermentation exposes yeast to a wide variety of environmental challenges including those associated with ethanol, osmotic and oxidative stress factors. The heterogeneous response to these stresses at the single cell level may provide insights into the root cause of fermentation inconsistencies. In addition, it may fuel the growing knowledge of the importance of heterogeneity with regards to stress resistance, allowing greater understanding of the impact of fermentation on yeast health. Analysis of phenotypic heterogeneity using a range of brewing yeasts may also help improve strain selection for particular fermentations, such as high gravity brewing. Therefore firstly, continuing on from research already undertaken within the research group, the heterogeneity of wild type brewing yeast and a wild yeast populations will be analysed specifically for their response to ethanol, sorbitol (osmotic) and oxidative stress. Once the results from this have been analysed, the next stage will be to isolate daughter cells from the budding yeast strains and perform an identical study on this sub-population. This analysis will eliminate any contributions to phenotypic heterogeneity based on cell age and size. In addition, analysis of daughter cells will provide an indication as to whether the heterogeneity observed in cell populations is an innate heritable property, or a characteristic that is acquired during fermentation. It may also help show any potential links between yeast phenotypic heterogeneity and fermentation inconsistencies and indeed may aid in strain selection tailored for certain types of fermentation and stressful environments.